ErgohomeAcoustics

Ergohome furtther invests in reasearch and development related to structural insulated panels and their application within the built environment. Our expertise in this arena is underlined by this leading innovation.